Sheffield Hallam University and Zoich Limited

To develop design procedures for scalable electrical contactors and circuit breakers to enable a compact bespoke design and facilitate smaller more densely packed flameproof enclosures.